University of Bath and Federal-Mogul Controlled Power Limited

To investigate the use of mild-hybrid solutions with internal combustion engines, utilising simulation, testing and data analysis techniques, to optimise performance for real world fuel economy/emissions. To develop new products designed to meet emission targets.